Integrated Passenger-Centric Planning of Multimodal Transport Networks (MultiModX)

The vision of MultiModX is that of a multimodal European transport system in which air and rail networks are planned and managed
in a coordinated manner to maximise the efficiency, predictability, environmental sustainability and resilience of the door-to-door
passenger journey. The goal of MultiModX is to develop a set of innovative multimodal solutions and decision support tools for the
coordinated planning and management of multimodal transport networks. MultiModX develops a multimodal modelling and evaluation
framework, including a set of key performance areas and indicators, that enable a comprehensive characterisation of the impact of
multimodal transport sytems and multimodal solutions for a range of stakeholders. It will improve existing indicators and metrics and
complements current frameworks by more meaningful passenger-centric metricsfor better measures ofsignificant disruption (e.g., longer
delays, missed connections, denied boarding, cancellations). This MultiModX Performance Assessment Solution will support the design,
implementation and evaluation of these (and other) multimodal solutions by enabling ex-ante assessment and ex-post monitoring of their
impact on a comprehensive set of KPIs. A Schedule Design Solution will enable the coordinated design of air and rail schedules according
to expected demand behaviour. The Disruption Management Solution will support decision-makers response to disruptive events in real
time in order to minimise the impact on the passengers, profiting from the extension of the A-CDM concept to other transport modes.
In order to nurture the conditions for the transfer of the MultiModX Solutions to the subsequent stages of the R&I cycle stakeholders
are engaged throughout the full project lifecycle for validation and discussion purposes, as well as disseminating the project outcomes
to potential adopters and ensuring that the components developed contain a clear definition of integration and datasets requirements.